'Subjective experiences fo gender non-conformity in Weimar and Nazi Germany.'

While modern German histories that include 'trans*' figures - such as Heike Bauer's The Hirschfeld Archives - have boomed in recent years, none have fully addressed the experiences of such individuals, or how they were impacted by the political regime they lived under.
Weimar-era Germany provided a progressive milieu, with 'transvestite passes' issued to those who self-identified as such, and Magnus Hirschfeld's Institute for Sexual Science performing the first sex-change surgeries. Contrastingly, the Nazis labelled crossdressers as sexual deviants and asozials, and destroyed Hirschfeld's Institute as a first port of call in 1933. My doctoral research therefore proposes to try and unearth the experiences of gender-variant individuals who lived through Weimar and Nazi Germany, in order to understand the comparative impact these juxtaposed periods had on those who did not fit neatly into the categories of 'man' or 'woman'.
Trans*(gender)ism as a concept, a lived experience, and an identity is inherently modern and
historically specific. I therefore follow Laura Doan's precaution in avoiding anachronistic impositions of modern identities on the past. A history of gender non-conformity, then, does not simply refer to trans* history, but rather includes masculine women, effeminate men, and intersex people. All forms of gender non-conformity can, and should, be included in such a history.
To date, there are very few studies that focus solely on gender-variant peoples in the Weimar and Nazi periods. Katie Sutton has gestured towards alternative methods of approaching gender non-conformity. She explored how transvestite communities thrived under the Weimar Republic, even while inclusion in these communities was controlled and regulated by middle-class values and gender-conforming expectations. However, most existing studies analyse sexological or legal cases. For example, in a brief exploration into how gender was administered during the Third Reich, Jane Caplan has shown that gender-variance was (unexpectedly) sometimes tolerated by Nazi jurisdiction. Gender non-conformity has consequently been analysed myopically from 'without' - from the perspectives of scientific and institutional scrutiny it received in this period - rather than from 'within', from gender-variant people's own viewpoints. While this reflects the political, cultural and medical possibilities and limitations for such people between and within both periods, we are left wanting in accounts of lived experience.
There is good reason for the current lack of subjective perspectives on gender-variance in the
scholarship: ego sources are typically less well documented than legal, medical, and political ones, and those from 'social deviants' are rarer still. Only recently have other historians of Germany such as Mary Foulbrook and Nick Stargardt begun to utilise such an approach; it is no easy historical endeavour. However, the transition from a liberal to a repressive regime for gender non-conforming people under Weimar then Nazi rule must have elicited emotional responses, changes in lifestyle, and understandings of selfhood. To understand the juxtaposed effects of both regimes, my research tackles the task of unearthing experiences that are unique to the gender-variant individual, as well as determining the extent to which shifts in cultural and political hegemony affected selfhood, specifically gendered-selfhood.
Given the elusive source base, there is no singular cache to conduct this research from. I have begun by harvesting sources in Berlin. These include police files from the Landesarchiv, memoirs of gender non-conforming individuals who were in the Wehrmacht (mostly supplied from the Lili Elbe Archive), an account from a patient who transitioned at Hirschfeld's Institute from the Magnus-Hirschfeld-Gesellschaft, and Weimar-era magazines with 'transvestite media' inserts, which published correspondence from readers from the Schwules Museum.
These avenues for